Feasibility Study: “Integrated, Multi-modal Mobility Platform for South Yorkshire''

Siemens and the SYPTE are planning to offer a unique and innovative IT solution for South Yorkshire in order to improve local citizen and traveller access to comprehensive, yet personalised, travel information (particularly across the various transport modes) enabling better informed journey choices to be made. The Feasibility Study will focus on specific local use cases, describing the potential integrated and multi-modal approaches that will be possible once the final system has been implemented. The Integrated Mobility Platform will enable an integrated transport network to become a reality for South Yorkshire and beyond, encouraging the utilisation of multiple transport modes within a single journey. The Feasibility Study will demonstrate the added value for all stakeholder groups: the end traveller, the local citizen, the local authorities, the passenger transport executive and the public and private operators. The project will promote more efficient journeys allowing South Yorkshire residents to be more productive, taking advantage of the integrated connections available and, ultimately, encouraging more inward investment for the area.